METAHEAD - Pioneering Multi-Site 7T Metabolic Imaging of the Human Brain

Metabolic imaging of the human brain provides valuable insights into brain function and crucial information for treatment planning and monitoring, especially in brain tumours and neurodegenerative diseases. The clinical standard for metabolic imaging is positron emission tomography (PET). However, PET requires the use of radioactive tracers which target only one specific metabolite at a time. Instead, more detailed metabolic information, from multiple metabolites simultaneously, can be obtained using magnetic resonance spectroscopic imaging (MRSI) without radioactive tracers. However, MRSI’s use is limited clinically, because it currently only targets well-localised, focal pathologies, restricting our ability to analyse metabolic patterns in diffuse pathologies or those with unknown localisation.
To overcome this limitation, our international collaborator Dr. Hangel from the Medical University of Vienna, has developed Magnetic Resonance Spectroscopic Imaging (MRSI) with whole-brain coverage, PET-comparable spatial resolution, and a clinically feasible measurement time of 15 minutes. This method has proven its robustness in both healthy and clinical cohorts, but only in Vienna.
This project will bring this advanced technology to the United Kingdom in order to enable cutting edge metabolic imaging in clinical research at the University College London, King’s College London, the University of Oxford, and the University of Cambridge.
To enable this, the project will harmonise the acquisition, quality management, processing and analysis of outputs of this MRSI method across all sites.
This project will perform the essential groundwork to enable future multi-centre clinical studies that address unmet needs for the resolution of metabolic patterns in diseases in clinical research and allow our institutions to participate in global research efforts to unlock the clinical potential of metabolic neuroimaging.
MRSI leverages the increased sensitivity, spectral resolution, and signal-to-noise ratio of 7 Tesla MRI compared to lower field strengths and relies on a series of technical innovations made by Dr Hangel and his team over the past decade. MRSI shows great potential for international deployment, especially since 7 Tesla MRI scanners were clinically certified in 2017 and are becoming more widely available (7 in UK, more than 150 worldwide)
After the study, all four participating UK research centres will be fully capable of performing advanced MRSI. In addition, a unique dataset, consisting of normative, whole-brain metabolic data from the same twenty healthy volunteers on all systems will have been acquired. This dataset will enable us to determine the robustness of the MRSI approach, and establish the variability of neurometabolic concentration measurements between scanners. It will also become a shared resource for community-driven processing, e.g. exploiting machine learning developments.
This project is uniquely possible in the UK, the four Southern England 7T MRI sites are the closest, well-connected by public transport, same-vendor MRI scanners worldwide, facilitating easier coordination of research participant scans. These facilities are all close to hospitals and world-leading clinical research centres, providing direct connections to clinical collaborators and patient cohorts. A multi-site harmonisation of 7T MRSI is crucial for future multi-site studies of brain pathology and has not been attempted anywhere in the world so far.
With this foundation, we can conduct advanced studies of pathologies such as brain tumours, epilepsy and neurodegenerative diseases or unravel the workings of the healthy human brain better than before and remain at the forefront of global neuroscientific research. A first multi-site study could be the resolution of glioma infiltration into healthy tissues under treatment.